A FEASIBILITY STUDY ON THE USE OF ARTIFICAL INTELLIGENCE IN INDUSTRIAL METAL DETECTION APPLICATIONS

Industrial metal detectors allow metal contaminants to be automatically detected on fast moving conveyors. The technology has become an increasingly important and safety-critical part of supply chains in the food, pharmaceutical and manufacturing industries. State-of-the-art metal detection algorithms use advanced signal processing techniques to try to detect foreign or metal contamination against the backdrop of a fast moving product (e.g. food). Despite huge advances in its capabilities, the performance of metal detection in an industrial environment is still vulnerable to "product effect", where the product itself mimics and overwhelms the signature of metal. Furthermore, installation factors, environmental noise and other dynamic issues can limit performance.

This AI feasibility case study brings together academic expertise from Cardiff University with a world-leading manufacturer of metal detection technology, Eriez Magnetics Europe, to investigate the potential application of AI, and in particular Machine Learning (ML) to make metal detection safer, more sensitive and more reliable. We seek to 1) Gather a large amount of raw data from laboratory and site conditions, 2) Pre-process these data with specialist signal processing algorithms to develop a training dataset and 3) Use the training dataset to train a ML model with predictive power to improve both the general, overall performance of metal detection, and its robustness to local, dynamic site issues.

Previous collaborative work by the project team (Knowledge Transfer Partnership) developed a new type of digital metal detector with advanced signal processing capabilities. During this work, several innovative ideas on how best to "pre-process" the raw metal detection signals were developed. For example, the use of Kalman filters and wavelet transforms are proposed to extract the maximum amount of information from the raw signals, and give visibility of key features to the ML model. Strong expertise in several diverse areas are required to solve this problem, including magnetic material characterisation, signal processing and AI. This case study offers an opportunity to bring together a multidisciplinary team with both the experience and expertise to deliver innovation in this area.

A successful implementation of ML in metal detection has the potential to revolutionise the industry, leading to safer products, more resilient supply chains and growth of a technology with which the UK has a competitive edge.